AI-bility 4D

"AI-bility 4D" is an advanced AI-driven learning support platform. Initially, it will prioritize assisting individuals diagnosed with any of the four "Ds": Dyslexia, Dysgraphia, Dyscalculia, and Dyspraxia, conditions often associated with unique learning challenges. Our vision for AI-bility 4D is ambitious; we aim for it to become a cornerstone for empowering neurodivergent individuals within the cybersecurity field.

During its initial Proof of Concept (POC) phase, AI-bility 4D will primarily focus on aiding individuals with these four learning differences, particularly during assessment tasks like multiple-choice examinations. This focus allows us to assess its effectiveness in facilitating their skill development journey.

What sets AI-bility 4D apart is its pioneering role as a learning assistive tool, harnessing the potent capabilities of artificial intelligence (AI) to address the distinct learning challenges linked to the four "Ds." It marks a significant milestone as the first platform to comprehensively cover all four of these learning differences. Additionally, AI-bility 4D is designed to be highly accessible, functioning seamlessly across all major platforms to ensure broad availability and ease of use.

Through collaboration with training providers and examination centres, we aim to deliver personalized learning experiences, equipping individuals with the essential skills they require. Our commitment to embracing diversity and cultivating an inclusive environment bridges the existing skills gap, unlocking the remarkable potential of these exceptional talents.Join us in forging a cyber-secure future with AI-bility 4Ds, a force driving diversity, innovation, and inclusivity in the realm of cybersecurity. Together, we create a lasting impact.